Identification of sub-groups within Parkinson's Disease using Patient Similarity Networks

Parkinson's disease (PD) is a heterogeneous disease with multiple causes and manifestations many of which remain unknown. Currently therapies are aimed at relieving symptoms of PD rather than addressing the underlying causes. While genetic causes have been shown to account for 30\% of cases, much about the pathology of the disease remains unknown. Furthermore, common biological pathways between genetic and idiopathic (no known genetic cause) PD only converge late in the disease course.
Therapies have been found to be more effective if implemented early in the disease course however the effectiveness of these therapies vary by individual. As a result, longitudinal observational and genetic studies have grown in popularity in an attempt to identify subgroups of similar PD patients with common pathways. While single studies have been successful in identifying single rare genetic mutations, an unmet need is the integration and joint analysis these data sources.
A patient similarity network (PSN) is one method to integrate multi-modal data sources to classify patients in an interpretable manner. Such a network can be used for disease subtype and biomarker identification. This could aid the identification of novel genetic mutations or environmental factors with causative effects. It could also be used to cluster similar groups of PD individuals for targeted drug therapies. Furthermore, PSN's are biologically grounded and result in informative models. In summary, a PSN could be used to; identify novel genetic mutations, improve the understanding of the pathology of PD, improve candidate selection in clinical trials and identify individuals who are at a higher than average risk of PD.